University of Lincoln and Princes Limited

To develop a more fundamental scientific understanding of the canning process of legumes and seek better yield, product weight control and reduction in water usage, whilst maintaining all key quality attributes.